Analysis of Complex flows in Safety Valves using CFD modelling techniques.

Safety valves are an important element of pressurised plant safety and have well established empirical based design and testing methods. However, these methods are usually supplemented by testing which is often limited due to the availability and expense of facilities: testing is usually restricted to air, relatively low pressure and low mass flowrates and rarely cover the full range of a designed valve. Furthermore, a general lack of design knowledge exists for complex flows involving multiphase, flows with phase change and complex fluid mixtures. To overcome these issues computational modelling can offer reduced testing time and better insight into valve design and operation and it is in this context that this project is proposed. The project will build upon previous modelling and testing work carried out at Strathclyde University and consist initially of two main elements (i) use of CFD to model transient processes in safety valves and (ii) improvements in flow physics to better predict valve flow conditions under phase change processes.

The study will be use the commercial CFD code FLUENT as a basis of study and for objective (ii) as platform for the development of new models. The model results will be compared with inhouse experiments in the case of (i) and external experiments in the case of (ii). If time permits then transient two phase tests will be conducted and compared to model results.